The UK Cancer Vaccine AI & Supercomputing Project

Cancer vaccines are a form of treatment that trains the immune system to recognise and attack tumour cells. Unlike traditional vaccines that prevent infection, these treat existing cancers by targeting mutations unique to each patient's tumour. Early results are promising. Moderna's personalised vaccine reduced melanoma disease recurrence by 44% when combined with immunotherapy. BioNTech has shown similar success. The challenge is choosing which mutations to target.

A typical tumour contains thousands of mutations. Most are invisible to the immune system. Current selection tools predict whether a mutant protein fragment can stick to a molecule called HLA on the cell surface. This is necessary but not sufficient. At best, only about 20% of predicted targets generate measurable T-cell activity in patients. This means most of the antigens included in a vaccine may contribute little to its effect and potentially dilute its effectiveness.

We need better prediction methods that consider the full antigen processing pathway. A mutation must be expressed by the tumour, processed inside the cell, transported to the right location, loaded onto HLA, and presented on the cell surface - all while the immune system is capable of responding. The tumour's biology matters. Expression levels vary. Processing machinery can be faulty. The local environment may suppress immune activity. Current tools ignore most of this context because they were designed when computing power was limited.

We have designed a different kind of predictor using the UK's Dawn supercomputing infrastructure. It is a foundation model trained on 120 million peptides from 12,000 tumours. Rather than predicting binding alone, it predicts functional immune responses by integrating gene expression, cellular processing, immune environment, and T-cell recognition. In retrospective analysis across multiple cancer types, it outperformed existing tools by approximately 40%.

The major question is whether computational improvement translates to biological reality. Algorithms often show promise in silico but fail in the lab. This project tests that directly. We will select antigens using our model and compare them head-to-head with antigens chosen by NetMHCpan, the current industry standard used by BioNTech and Moderna. Testing will use human immune cells and mRNA-lipid nanoparticle delivery, matching the clinical vaccine format exactly.

Success means demonstrating response rates above 50% compared to roughly 20% for existing methods. This threshold matters. Doubling the proportion of active antigens per vaccine would reduce manufacturing inefficiency, improve patient responses, and make low-mutation cancers like prostate cancer treatable for the first time. It would also establish whether UK investment in sovereign AI infrastructure can deliver tangible clinical benefit.

The work positions the UK to lead in AI-enabled precision medicine. The NHS Cancer Vaccine Launchpad is currently implementing cancer vaccines across the country using existing prediction tools. Validated improvement would enable immediate adoption, benefiting hundreds of patients within two years. More broadly, it demonstrates whether foundation models trained on population-scale data can predict individual patient biology - a question relevant across personalised medicine.

This validation is highly time-sensitive, with several international teams advancing similar approaches. The UK is uniquely positioned to lead - with early access to sovereign AI supercomputing, the world’s largest curated neoantigen dataset, and well-established clinical networks through the Cancer Vaccine Launchpad. Delivering this proof of principle now will secure the UK’s global leadership in cancer vaccine AI and create a clear route to patient benefit across multiple cancer types.